Domain Adaptation for Improved Recycling Feedstock Quality

The textiles industry generates around 100 million tonnes of waste each year, while less than 1% of clothing is recycled back into new textiles. The UK is a major contributor, so improving how used garments are prepared for high quality recycling matters environmentally, economically, and for efficient manufacturing.

Zori Tex's mission is to drive circularity in fashion through technology innovation, enabling optimal availability of high quality feedstocks for closed-loop recycling. Our work supports textile collectors, sorters and recyclers to reduce waste and deliver more reliable inputs to downstream manufacturing and processes.

As part of this project we will expand our dataset of textiles to strengthen model performance and support robust quality assurance.

The aim is to raise quality and reduce waste across the value chain, supporting a more resource efficient and lower impact textiles sector.